Market engagement for exploitation of a disruptive tandem photovoltaic technology

This project aims to move the commercialisation operation of a potentially disruptive PV technology to the next

stage through conducting a thorough market analysis, identifying potential partners and customers, and

quantified assessment of the technology economics. Navatec has developed a nanostructured tandem technology

that is printed on top of a silicon solar cell and increases the module efficiency by 3-5% (absolute value),

producing more electricity from the same unit area.